COMMONING, SOCIAL METABOLISM AND EMERGING DECOLONIAL URBANISMS: AN ALTERNATIVE LATIN URBANISM IN MEXICO CITY

My MSc and doctoral research will fill this gap in human geography by investigating the impact of greater land access in urban areas through wild swimming (the act of swimming in natural unheated water).